PetaGene

Rapid advances in technology have resulted in a reduction in the cost of sequencing a
person’s genome by a factor of 10,000 over the past decade. The resulting rapidly growing
genomics data volumes pose enormous challenges in terms of storage cost and computational
efficiency.
The PetaGene concept addresses challenges in storage and in cluster/cloud computational
efficiency in a manner that will be simple to use, transparent and empowering for researchers.
It will be a readily deployed software solution that works on top of existing storage
infrastructure, with the potential to improve the performance of big data genomics
experiments by an order of magnitude, resulting in more genuine discoveries, leading to better
clinical diagnostics and treatments.
PetaGene will reduce resource usage and the cost of building new bioinformatics pipelines for
services and routine analysis. It has the potential to bring faster and easier access to bigger
scales of datasets that will facilitate more efficient genomics research and analysis.